Newton Fund - T.Y.P.PROJECT: TRACTAIR-YILDIZ PUL ARIBRAKE PROJECT

The Turkish authorities are introducing regulations governing the use of tractors and trailers on the highway which will demand superior and safer breaking systems. To meet these requirements, we propose, along with our joint partner, Yildiz Pul Ltd, Turkey, to develop a suitable pneumatic braking system (air brakes) using our knowledge of such systems and Yildiz Pul's knowledge of air compressor technology. the aim is to provide Turkish tractor manufacturers with cost effective, compliant, modern braking systems that will make Turkish roads safer, cause less pollution and give Turkish tractor OEMs export opportunities iun the EU being fully compliant with both Turkish and EU braking regulations. A successful project will enable both companies to supply market needs with compliant systems for their products, leading to greater economic activity, creating more employment, developing and supporting the supply chain in both countries.